Market-outlets for Energy-efficient Consumption and Connection Access in Africa (MECCA2)

Most marketplaces in Africa and emerging market, in general, are typically constructed from materials that do not allow for temperature-controlled storage of perishable goods, resulting in high levels of food wastage. An estimated £1.6 billion of income is lost in Eastern and Southern Africa alone every year due to post-harvest wastage.

Food spoilage is a health, economic and environmental hazard that leads to resource waste.

Otaski Energy Solutions (OtaskiES) is pioneering Africa's first intelligent marketplace utilising renewable energy, sustainable infrastructure, and machine learning energy management technology to deliver tailored place-based circular economies and reduce energy cost/emission in marketplaces -- Market-outlets for Energy-efficient Consumption and Connection Access in Africa (MECCA2). This is targeted at achieving scalable sustainable energy, reduce food wastage in the agricultural value chain and provide equality, diversity and social inclusion.

The MECCA2 project provides temperature-controlled infrastructures to reduce food perishability in Sub-Saharan Africa and all markets of the developing world. We effectively use solar energy in conjunction with Artificial Intelligence (AI) to deliver sustainable, affordable and reliable energy access to marketplaces whilst also reducing food-miles through on-site food storage/production. This is achieved by designing/building marketplaces with roof-top solar panels that cater to various energy needs.

MECCA2 positively impacts the following areas of Africa's agricultural value chain:

1\. Post-harvest loss

2\. Energy access

3\. Infrastructure and cold/warm storage

4\. Water access sanitation and hygiene (WASH)

5\. Waste management

6\. Market trading activities/operations

This is a first-of-its-kind holistic solution that combines:

1\. Sustainable food storage solutions

2\. Renewable energy sources

3\. Green architecture

OtaskiES and our partners offer:

1\. Architectural and energy design

2\. AI energy data management

3\. Infrastructure build

When implemented successfully it will lead to inclusive, efficient and sustainable food systems which further result in a cleaner environment and improved income for local people.